Adaptive-media: Perceptive digital tools to help people learn and adapt in times of self-isolation

A-dapt has developed a new intelligent content format called Adaptive-media®. Our solution is the first AI-based media format that can actively perceive the viewer at home on their PC, tablet or smartphone adapting to screen based content, identifying factors such as their emotions, demographics and attention, whilst fully protecting their personal privacy.

This project is the first adaptive-media pilot product designed for a post Covid-19 world that suddenly finds itself increasingly self-isolated and addresses a key education issue. During lock down teachers, parents and carers have been grappling with the challenges of how to keep children focused at home and in the classroom, with all their distractions, as education increasingly moves to screen based learning. This situation looks set to continue.

The core idea for this project is to help children sustain attention better during remote / blended learning by measuring, maintaining and rewarding their attention whilst engaged in screen-based activities. We term this “Adaptive Learning” when the Focus Pocus application is integrated into new and existing education and national curriculum content, giving the parent and teacher the opportunity to identify lack of focus and intervene when appropriate. It saves them time. It also gives the content provider the opportunity to identify which element of the content attracts the greatest attention and provides an opportunity to provide content that is stimulating and constructive.

Focus Pocus is a simple browser-based owl 3D character who responds to and encourages children to sustain attention whilst learning. To start, the parent inputs the child’s age range, level of attentiveness and session time. When they allow their device camera, Focus Pocus wakes up and measures their child’s attention for the duration of the exercise.

What makes Focus Pocus unique is although it uses a device camera, no images are recorded or filmed. It is the first GDPR-compliant home learning aid of its type, using an Edge AI-based media format that can actively perceive the learner at home or in the classroom, on their PC or tablet and respond to attention levels, whilst fully protecting their personal privacy.

Through Innovate UK funding, Focus Pocus is being developed to going into an evaluation with our partner White Rose Maths. By combining video lessons with Focus Pocus AI we are testing a Maths catch up program that will:

• Overcome the challenges of making up lost ground with Maths
• Enable student to work at their own pace
• Providing encouragement to replay the lesson if not paying attention / confused

Demo: https://focuspocus.ai
Video: https://youtu.be/_A6r8X_WGWA